NIESR Living Standards Evaluation Project

We propose a interdisciplinary research project into the key drivers of Living Standards, in pro-bono partnership with the Joseph Rowntree Foundation (JRF).

Context and challenges

Based on our extensive experience across both NIESR and JRF in analysing the key drivers of living standards , our collective judgment is that 1) the freeze to the Local Housing Allowance (LHA) and 2) the uplift to Universal Credit in line with inflation in 2022 will have had the most meaningful impact on living standards across the country. Our proposed project will comprehensively evaluate both.

The impact of these policies is made all the more important given the importance of welfare generosity during a time of stagnant real income growth ?(ONS, 2023)? and through the context of the pandemic and the cost-of-living crisis.

We know that the multiple changes to the LHA have resulted in falls in the housing benefit, and that the LHA freeze significantly reduced the availability of homes for people in receipt of the housing benefit component of Universal Credit. Today, just 5 per cent of asking rents are affordable on housing benefit (IFS 2023). Similarly, we know that the £20 per week Covid-19 uplift to Universal Credit led to a meaningful reduction in poverty (JRF 2021, Scottish Government 2022 & IFS 2023). However, a number of households in receipt of Universal Credit are still in destitution (JRF, 2023). Clearly, these policy changes are likely damaging to living standards, or at least not sufficient in alleviating hardship.

Aims and objectives

We do not have sufficient information to answer key questions. What impact did these changes have on poverty? Did this contribute to the challenges during the cost-of-living crisis? Is the regional value of LHA accurate and fair? Was the impact the same across all regions?

In order to answer these questions, we will conduct 1) quasi-experimental microsimulation exercises to estimate the impact on objective measures of living standards (poverty, wealth, etc.), 2) work with peer researchers to understand the impact on subjective measures (how it felt), and 3) estimate what would have happened under alternative policy designs using a combination of both along with economic models to generate actionable evidence.

Potential Application and Benefits

First, both policy changes will have had a meaningful impact on living standards given, for example, the freeze to the LHA significantly reduced the availability of homes for people in receipt of the housing benefit component of Universal Credit. This would likely have forced many households into more expensive homes in the private rental sector.

Secondly, a crucial part of evaluating policies with the intention of using the insight to inform policymakers is selecting interventions that have a potential application for new or improved policies. For example, understanding how Universal Credit uplifts impact living standards will enable us to attribute to ongoing discussions around rising welfare to guarantee it coves essentials put forward by the JRF.

Lastly, the chosen policies have a strong place-based component: for example, a falling value in housing benefit would have likely pushed many into different places across the UK, changing the make-up of towns and communities. Similarly, raising Universal Credit may have affected communities with a stronger claimant count in different ways to other places with a lower proportion of households in receipt of welfare.